Investigating new approaches for calculating high-order corrections of collider processes

The main goal of my project is the development of novel methods for computing multi-loop quantum corrections to multi-leg collider processes and the development of a universal, local subtraction scheme for the calculation of NNNLO corrections to collider processes. It is hoped that the above results can be applied to the highest-value observables at the LHC with NNNLO precision. The process of main interest is top-quark pair production at the LHC at NNNLO.